University of Huddersfield and Waldeck Associates Limited

To develop practical solutions to capture progressive on-site data to enable the comparison during construction of an asset as-built position against the retrospective 3D BIM design model using Unmanned Aerial Vehicles and ground based 3D scanning facilities.